Does social work involvement with children not taken into care actually help them? A mixed-methods study leveraging linked administrative data

It is often assumed that social work involvement will help children. Research has been conducted on the outcomes of children taken into care. However, remarkably, no study has examined whether social work intervention helps or hinders children who remain at home - and, if so, for which children and under what circumstances. The research will use a quasi-experimental design (propensity score matching) applied to administrative data. This will be complemented by qualitative exploration of children's own perspectives. 1. For educational outcomes, anonymised data will be drawn from the National Pupil Database, a longitudinal database for pupils in England, including over 300,000 children with social work involvement but not in care.
2. For mental health outcomes, access to anonymised data is confirmed from two NHS Foundation Trusts, including over 15,000 children with social work involvement but not in care.
3. The research will also examine transcripts from already-collected interviews with 60 diverse family-resident children with social work involvement, to learn whether or how they feel that this involvement contributed to their lives.
4. Findings will be placed in dialogue with social theories of the state family relationship.

Findings will be disseminated through academic papers, a report coauthored with the British Association of Social Workers and experts-by-experience, and through a policy engagement session.